Late-stage commercialisation for time-of-flight neutron spectrometer

This application concerns the late-stage commercialisation of a portable, time-of-flight fast neutron spectrometer.

Measuring neutron energy is important in some industries because of the non-linear relationship between neutron energy and equivalent dose. Changes in shielding or reactor operations, can require that the spectrum is measured to obtain the necessary nonlinear correction.

Neutron energy measurement is complicated because the dynamic range is large (~10 orders of magnitude) requiring a variety of detection methods and, because neutrons interact via a variety of indirect mechanisms with their energy manifest in a range of detected responses, constituting an ill-posed problem.

Neutron spectrometry has, to date, been a largely metrological requirement associated with standards laboratories. However, three very important investments are driving this requirement into the commercial domain in the UK: 1) the UK Nuclear Roadmap and its intent to meet the requirement for a quarter of UK energy to be derived from nuclear fission, especially small modular and advanced modular reactors (SMRs and AMRs respectively); 2) UK fusion, and particularly investments such as STEP and LIBERTI exploiting neutrons for lithium breeding feasibility and 3) the UK nuclear deterrent via Dreadnought etc.

For light water reactors (LWRs) - the world's most popular nuclear reactor design - the single, water-based coolant/moderator reservoir results in a compact reactor core and hence greater neutron leakage than for most other reactors. This can mandate neutron spectrum measurements if people are required to access this environment, recognising all SMR designs selected thus far in the UK (see Cortinho et al. www.gov.uk press release, 2 October 2023) are small LWRs.

The corresponding environment on a nuclear submarine is similar, except: i) the core is more compact, resulting in different neutron leakage properties, and ii) the crew can be closer to the core more often, with the scope for shielding more limited. Consequently, the environment has to be modelled and these results assured with measurements on-board, with any measurement system having to be transportable and free from prohibited substances, i.e., flammable materials, volatile media, toxins, cadmium etc.

In fusion systems, in addition to the need to inform the measurement of neutron dose and shielding effectiveness, fast neutron metrology is the main route by which fusion power is inferred.

Portable neutron spectrometers usually comprise a suite of detectors, with each detector designed to respond to a specific energy region. However, this approach is not absolute because detectors' response is not limited to a single neutron energy and hence the spectrum has to be derived from what is a combined response, often based on an initial guess. Boron trifluoride with cadmium was used for low energies and a flammable organic scintillant for fast but these have been banned on-board submarines, with much of the electronics (i.e., Link discriminators) now obsolete.

We have addressed this challenge differently, exploiting the principle of time-of-flight (ToF, as per nToF at CERN) but based on two organic liquid scintillator detectors separated ~ 70 cm measuring the neutron ToF relative to the gamma flash from fission. This is enabled using fast digital discriminators to yield a flight distance compatible with a portable instrument. This approach provides good-quality, absolute spectra but the liquid scintillants are undesirable in industrial applications. Hence, in this project we wish to explore the use of large-volume discriminating plastic scintillators as they constitute a viable, commercial alternative.